Ga2O3 Power Electronics

This project centres on the design and development of Gallium Oxide-based power electronic devices, specifically FINFETs and Schottky Barrier Diodes (SBDs). The primary objective is to create high-performance SBDs with improved efficiency and high breakdown voltage for advanced electronic applications